Fraud-Resistant Covid-19 Immunity and Back-to-Work Certificates on DLT

A fully digital solution for issuance, sharing and instant verification of 'back-to-work' certificates for those who have a presumed immunity to CV19 and can safely return to work, including in high-contact jobs and industries.

This is an open platform solution -powered by our proprietary Distributed Ledger Technology (DLT), where certificates would be issued by public bodies or health care institutions into and controlled by the user, who can access and retrieve them on their devices, and share them in a peer-to-peer manner. Employers, third parties and law enforcement will be able to instantly verify such certificates as issued by a trusted source. Issuance and distribution of the certificates through a DLT ensures individuals' privacy is protected and they retain full control over how certificates are shared.